Polymerization techniques to develop novel carriers for enhanced delivery of bioinsecticides

This project will explore the possibility of designing well-controlled diblock copolymers using precise living radical polymerisation methods for the complexation and delivery of RNA-based biopesticides. The project will first synthesise a range of diblock copolymers, where both blocks are fully water soluble with one neutral block and a second positively charged block. The latter will provide a locus for interaction between the polymers and negatively-charged RNA molecules, which will lead to precipitation of the system and formation of complexed particles between the polymers and the added RNA. We will study multiple variables (including block length ratio, polymer molecular weight, RNA rate of addition, RNA/polymer concentration ratio...) with the aim to further the understanding of the mechanisms taking place during the complexation process. We will use light and x-ray scattering characterisation instruments to follow the influence of each of the variables cited above on the complexation process and the resulting particle systems. These studies will allow us to optimise the design of the diblock copolymers and the complexation process for particular RNA species, which will be chosen to target particularly problematic pests such as Drosophila Suzukii and other insects. The optimised systems will then be tested for their effect on population control for the corresponding pests and control pests that the RNA does not target.

Potential impact
SOFI CDT impact is driven by:

1. PEOPLE. The SOFI CDT will have a significant economic and (responsible) societal impact, the greatest of which, will be the students themselves, who will graduate having benefited from a broad and deep scientific education as well as an innovative and enterprise-focussed training program. The training programme is built directly on the UK-wide industrial gap analysis and co-developed by industrial partners. As such it inherently captures the training elements required by the industrial SOFI sector. The network of partnerships will facilitate impact through their engagement in the extensive training programme and through the co-supervision of PhD projects. Cohort training in Responsible Innovation will be embedded from the outset, ensuring students carry a responsible and forward-thinking attitude to research and innovation throughout their careers. The students trained in this programme will learn the skill sets required of the next generation of enterprise leaders in UK plc and pass this to future employers.

2. PROJECTS. The PhD research projects themselves are impact pathways. Whether at the "Industrial Doctorate" end of the spectrum or focussed on fundamental science, all projects have an industrial co-supervisor. Industrial support for every project maximises the possibility of economic impact and the production of IP. Additional opportunities for impact arises from the connectivity and critical mass of the CDT - typically a company may be involved in chains of projects ("serial PhDs" in the main proposal) building from fundamental to applied, overlapping and running throughout the lifetime of the CDT. A key aspect of societal impact is public understanding of science and in addition to reporting project results via the SOFI website, newsletter, partnership meetings and annual CDT conference, students will have be trained in audience-targeted communication and will take part in extensive public communication and outreach activities to publicise their research. The CDT will also drive research impact by carrying our research into the barriers to impact. A research theme with PhD projects jointly supervised by Durham Business School and industrial partners will explore barriers to innovation and commercialisation of SOFI sector research.

3. PARTNERSHIPS. Pathways to impact involve collaborative research with industrial beneficaries large (multinational) and small (SMEs) alike. Managing and nuturing partnerships to maximise impact is a key function of CDT management and our Industrial Advisory Board will advise on potential research impact. Engagement with (in some cases competing) multinationals builds on long expertise and requires sensitive management of IP and confidentiality. Engagement with SMEs often presents different challenges and a detailed strategy to maximise CDT engagement with the SME community has been described in the case for support. SME representation (Ryan, Epigem) on our International Advisory Board will ensure SME engagement and impact remains a core CDT objective.

4. PLATFORMS. The CDT itself constitutes a platform greater than the sum of its parts. The industrial consortium has requested that in addition to other roles they form an "industrial club" along the lines of that run by the UK Polymer IRC. The impact potential of a CDT based industrial club arises from: (i) the opportunity to connect to academics whose expertise fits urgent as well as long-term research needs, (ii) the opportunity to exchange generic best practice in research and innovation and (iii) a forum to catalyse new industry-industry partnerships.

5. PRODUCTS. It is patently true that fundamental areas of science are identified by partner companies, driven by the knowledge that markets emerge once technological challenges have been overcome. It is an expectation that discoveries in fundamental science made within the CDT will drive new product markets and SOFI-sector spin outs.